University of Plymouth and Fowey Harbour Commissioners.

To establish and deliver a business development and diversification strategy for the Port of Fowey pro actively managing resources for commercial and societal benefits.